Zeal-Lifestyle: Industry first carbon-negative mobility aid, giving those with limited mobility the choice of a sustainable lifestyle.

Zeal-Lifestyle, is a start-up focused on developing a new generation of desirable and sustainable mobility products. Zeal's first product will be a fully-circular customer-centric, 4-wheeled mobility aid(MA), made with Great British design and engineering. It will be a piece of kit the user is proud to be seen with, representing strength, agility, and prosperity - debunking all the tired and degrading branding that can be associated with a lot of these products currently on the market.

Zeal exists to disrupt the assistive product market, by removing stigma, and enhancing lifestyles through better design, engineering, and a personal approach to customer experience.

The assisted living sector demonstrates the following problems:

* Design: Customers avoid purchasing MA's due to their poor product design, resulting in undesirable products. 87% of those requiring a MA avoid purchasing one, and 62% admit, it's due to their unappealing and purely functional designs (NorwegianUniversityofScienceandTechnology, 2017).

* Retail Discrimination: Customers have poor retail and online customer experience - 73% of potential disabled customers experience barriers on more than a quarter of websites (WearePurple, 2022).

* Unsustainable industry: Over £200m is spent each year on MA's by the NHS, of 3.5 million items handed out, only 2 million items were returned, and the rest are given no second life (BBCInsideOut, 2019). 57% of disabled people felt excluded from being able to reduce their environmental impact (ResearchInstituteforDisabledConsumers, 2021).

* Ageing Society: 92% of customers experience ageism; trust has eroded between retailers and customers. Seen as a burden, design has fallen short, forcing those with limited mobility to compromise personal identity using outdated products to afford the ability of movement (SevantaSurvey, 2022). Also, in this generation in the UK, 1.4 million of the ageing society suffer from loneliness (AgeUK, 2022).

Zeal offers its users:

* A distinctive, minimalistic MA, with adaptable, truly configurable features.
* A sustainable approach, ensuring a circular economy across all products. The world's most sustainable assistive living company.
* An unrivalled customer care and service, with an accessible and frictionless online experience.
* A community of "Zeal-ers"! Bringing like-minded people together, to celebrate life and remove the stigma associated with assistive products.